Terrains of disappearance: migration, armed conflict, and environmental crisis in Asia-Europe (DISTERRA)

Asia-Europe is a geopolitical terrain with histories of forced migration within and across national borders, armed conflicts and increasing climate change impacts. DISTERRA will create new international networks of migration, conflict and environmental crisis scholars to innovate challenging transdisciplinary and creative research directions across terrains of disappearance. These are physical but also temporal and cultural environments of precarity, devaluation and absence in persistent migration. Joining typically disaggregated regions and fields of inquiry, the network innovates around conjunctures of armed conflicts, state violence, climate and environmental crisis, and internal and international migration in and across Asia-Europe. Its thematic focus is threefold:
(i)Ambiguous terrain addresses relationships between people and environments generated through sites, places and historical and contemporary terrains of disappearance. 'Ambiguity' links physical terrains of disappearance to forms of anguish associated with unresolved loss (Crocker 2021).
(ii)Disappearance is a fertile laboratory for analysing hostile terrains of absent investigation, political blank spaces, official denials and unresolved deaths across diverse crisis terrains in Asia-Europe. DISTERRA will develop interactions between human and environmental disappearances, interrogate diverse crises and their temporal and relational formations.
(iii)Migration is a dynamic cross-cutting context for linking disappearances through a climate-conflict-displacement nexus in Asia (COP27); relationships between climate-change, armed conflict and asylum-seeking across Asia-Europe (Abel 2019), and in urban settings. By routing disappearance through new conjunctures of relatedness, the DISTERRA network encourages new understandings, shifts of action and ethical positions on social and spatial justice.

We propose the following interrelated projects:
1. Three workshops specifically connecting international, transdisciplinary and creative approaches to ambiguous terrains, disappearances and migration in Asia-Europe. Three distinct approaches are identified, each to be led by acknowledged experts.
Workshop 1 in Edinburgh 'Ambiguous inquiry' will focus on methodologies, creative methods and processes of strategic erasure that account for, officialise, represent or 'disappear' missing people.
Workshop 2 in Warwick 'En-routing disappearance' will develop new research conjunctures of ambiguous, disappearing and moving terrains; and absence generated through migration and diverse crisis.
Workshop 3 in Karachi 'Layering disappearance and place' will develop an emplaced, relational focus on urban environments produced by conjunctures of armed conflict, environmental crisis, forced migration and historical overlays of forced and mundane disappearance.

2. Two public hearings will build on the workshops featuring speakers from academic, public and non-academic contexts.
3. A website will host relevant & interactive content, including:
-Articles & publications associated with the network as a cumulative open-source scholarly resource; leading to an edited volume.
-An interactive moderated forum to enable informal discussion with provocations by keynote speakers;
-An annotated list of relevant URLs/websites;
-A short film highlighting new connections in disappearances across different migration contexts.
-Videos of keynotes & workshops.
-An executive position paper; guidance paper for policymakers.
4. A final event and art exhibition to interrogate representations and contexts of absence in migrant disappearances.

A network coordinator will engage stakeholders via social media, the website and UK broadcast media to maximise our audiences.
The networks generated will synergise collaborative research projects, new methodologies, public debates & creative outputs.
The project will benefit scholars, affected communities, related stakeholders & the general public.